Efficacy of non-thermal gas plasma on sub-clinical wound infection (biofilm) in patients with diabetic ulcers

There is a need for support in the management of biofilms, although there is a growing interest in infection

management, there is limited comparative information regarding wound care products and their efficacy on

established biofilms. We believe non-thermal gas plasma (NTGP) has the potential to not only enable the

healing of chronic wounds that are stalled by sub-clinical wound infection (biofilm) but accelerate healing time.

The intention of this investigation is to generate data that can be used as a guide by clinicians in the

management of chronic wound infections. We believe this study has the potential to provide a significant

advancement in optimising chronic wound management and could be extended to other potential applications

such as treating biofouling in distribution pipes found in the food and water industries.

Lead Industrial partner is Adtec Europe Ltd, with support from Mr Keith Cutting, Dr Paul Chadwick Consultant

Podiatrist, Ms Samantha Haycocks Advanced Podiatrist at Salford Royal NHS Foundation Trust, Ms Rosie Legg

Podiatrist and clinical/academic partner Dr Matthew Dryden at the Royal Hampshire Hospital.